An autonomous, modular robotic platform, enabling disinfection and telepresence in a care setting

This innovate UK project enables Ice Nine to focus on developing an autonomous, modular robotic platform to be used primarily in hospitals and care settings. Initially developed payloads include a disinfectant device and a telepresence device. This would allow an empty room to be disinfected by an autonomous robotic platform, repeatably and reliably, without the need for personnel to physically move a disinfectant device around a room. The robotic platform includes obstacle avoidance and safety features to avoid damage to equipment, humans and itself.

A telepresence device will free up valuable care worker time and improve safety in quarantine zones. By offering "communication on wheels", it would be possible for the robotic platform to navigate to a patients bed, call family or friends and be there as long as is required. Alternatively, a nurse or doctor could complete a generalised check of a quarantine area without PPE. This would by no means act as a replacement for human-to-human care, but may offer a reduction in PPE waste and reduced likelihood of care workers becoming sick.

These are just the initial payload devices. The platform will enable iterative improvement to the functionality of the platform through design of new payloads. It would be possible to offer laundry basket, patient entertainment or emergency medical equipment to the base robotic platform, expanding its functionality, reducing electronic waste and improving cost-effectiveness.

COVID-19 has taken a lot of people by surprise and we need to act fast to help as many people as possible. We also need to look to the future, to reduce the likelihood of anything like this happening again. Ice Nine hopes, that by developing robotic systems for care settings, we can improve the chances of recovery for patients and reduce the burden on the front-life staff that everyone depends on.